Sheffield Hallam University and Rotherham Doncaster and South Humber NHS Foundation Trust - AKT4

To develop a unique equine-assisted trauma stabilisation pathway for trauma survivors with complex unmet need and substance misuse problems to establish safety, stability, build trust, relationships and confidence as a pre-step to engaging with (if still needed) mainstream addiction recovery support.